MAX: Multifunctional AI eXamination system for animal health

In order for the future of livestock agriculture to achieve its sustainability and net zero goals, while feeding the world's growing population, we need to become more efficient at reacting quickly when something moves in the wrong direction. With the current shortages in the labour market and the skill gaps in the industry it is imperative that we improve the way we monitor animals, analyse that data and communicate effectively when an action is required, all of this at a low cost. This project builds on the company's current youngstock product already in the market.

The proposed project uses deep learning, big data analysis and natural language processing to integrate and analyse data from low cost animal mounted sensors, environmental sensors, cameras, weight data and weather patterns to perform an assessment of the animal. With context of the whole situation, it leverages farm protocols created in conjunction with vets and consultant teams to produce a guide through a course of action.